Mobile hormone monitoring platform for cancer management

We will assess the market and technical feasibility of a new companion device for cancer treatment and management. The technology will enable clinicians to monitor the hormone levels of their patients in real-time, and from such information it will be possible to precisely optimise treatments and management programmes.